PICAS2: Photonically Integrated Cold-Atom Source and System

ColdQuanta, Optocap, and Fraunhofer CAP will develop a commercially-available complete high-flux cold atom source system with uniquely low size and cost. The high flux cold atom source is a complex and critical element of cold matter systems used in a variety of applications such as gravity surveying, atomic clocks, magnetic and electric sensors, navigation, and quantum information systems. The lack of a commercial complete source system at a moderate size and price point is a fundamental barrier to the expansion of atomic quantum technology into deployed applications. The small size and low cost of our approach turns the entire source system into a module that can be easily added to, or removed from, a more complex system in a modular manner. This simplifies research and development, aids in system integration, and eases maintenance.